Wearable Sensors and Soft Robots for Biomedical Applications

This is a PhD research project in Mechanical Engineering. The project aims to develop
stretchable sensors and soft robots utilizing digital manufacturing technologies including 3D printing and
laser micromachining. The fabrication process involves incorporation of micro/nanoscale functional
materials (e.g., carbon nanotubes, nanowires, and graphene) into stretchable polymers and stimuli-
responsive materials in the form of nanocomposites, and subsequent patterning/printing through computer-
aided designs. This is an exciting opportunity to work on a dynamic and interdisciplinary research topic that
intertwines engineering, materials science, and healthcare technology.